Feasibility of manufacturing a novel Power Electronic Module (PEM) providing a step change in component weight, power density & compactness for application in the high growth hybrid & electric vehicle sectors.

The project explores the feasibility of developing a novel power electronic module for initial application in the hybrid and electric vehicle market. It is targeted at reducing the size and weight of the unit whilst also increasing the power density. The project will explore key manufacturing processes to ensure key components can be effectively and reliably bonded in the novel structure. The project incorporates both a new structural arrangement and new material components.